Edge Hill University and Career Connect KTP 24_25 R3

To develop novel approaches to understanding individual and place-based risk profiles of NEET populations using machine learning and natural language processing.